Mobile Data Collection

The 4R Group aim to develop unique and user-friendly mobile data collection technology. This will help our operational and consultant staff move further away from time-consuming and less efficient paper-based management systems - making the most out of our smart phones and tablets in the field. The project will help us maximise the efficiency and quality of our current land-based management projects and give us valuable opportunities for expansion.